Structured Sampling Operators for Compressive Terahertz Imaging

Terahertz (THz) waves, with a frequency range of 0.1-10 THz, have huge potentials in many applications such as medical imaging, non-destructive inspection, quality control, homeland security, etc. However, most existing THz imaging cameras have high operational cost and slow scanning speed. Even with the state-of-the-art THz time-domain cameras, 6 minutes are required to acquire a 400x400 image.

Recently, single-pixel THz cameras have been developed based on compressed sensing theory with the great potential of dramatic reduction of imaging time, power consumption and implementation cost. Despite their great promises, such systems are still at the infant stage and there still exists a large gap between theory and practice. This project aims to study practically-oriented sampling operators for compressive THz cameras. We will focus on the design and development of fast computable, memory efficient, and hardware friendly sampling operators. We will also investigate their theoretical performance limits. Moreover, software package and proof-of-concept hardware implementation will be demonstrated. The results of this project may open up new opportunities for the development of fast, relatively inexpensive and even portable THz imaging cameras.

Potential impact
Terahertz (THz) imaging holds tremendous potential for applications in biochemistry,
medical imaging, non-destructive inspection, quality control and homeland security etc. However,
conventional THz cameras suffer from low imaging speed and relatively high implementation cost. The
proposed project aims to provide solutions for cost-effective and fast THz imaging cameras by
exploiting state of the art compressed sensing theory.

This research will benefit industrial communities involved in digital signal processing (DSP) and
THz imaging. If the research is successful, it will provide novel practically oriented compressive
THz imaging algorithms. This will lead to the development of special low-cost, high performance DSP
chips for compressive imaging applications. Along with the advancements of THz emission and
detection devices as well as spatial modulation techniques, it opens up the opportunity for the
development of fast, high-resolution, relatively inexpensive and even portable commercial THz
imaging cameras.

A recent market study estimates that by 2020, the overall THz technology markets will be possibly
in billions of pounds. However, many industrial users are now frustrated with the expense and
limited scanning speed of existing THz cameras. Given the extraordinary breadth and potential
volumes of the markets, and the unique ability of THz technology, a number of industries will
benefit from fast affordable THz cameras, including those related to medicine, biotech, security
and manufacturing. The success of the project will encourage the vision that more THz imaging
systems will move out of the laboratories to commercial applications in the next 10-20 years.

In the long run, the proposed research may also have potential impact on the general public. With
large-scale market introduction of inexpensive THz cameras, the general public will benefit from
various applications. For example, as THz brings minimal or no risks to human health, it can be
used for various medical imaging and diagnosis applications such as dental imaging and cancer
detection. As another example, Terahertz camera is promising for security related applications,
such as detection of explosives and concealed weapons etc. These potential applications have the
direct potential to improve the health and quality of life for the general public.

Widespread deployment of THz cameras may also influence public policy and legislation. For example,
the use of THz cameras at airport may bring issues concerned with invasions of privacy and
individual sensitivities. Besides, just as X-rays and microwaves, health and safety legislations
may need to be drawn up to prevent misuse of the THz cameras and protect the operators and users'
health and safety. In this light, the proposed research might have some social impact after 10-20
years.